CreatED: A revolutionary cloud recording suite to create and distribute online interactive lessons from any device, to any device.

CreatED is a cutting-edge cloud video suite that enables educators to use existing teaching assets (PowerPoint for instance) to easily create, record and share interactive lessons with no downloads or additional tools.

The huge growth of online-first educators has clearly demonstrated market demand for online education; students enjoy the convenience of self-paced video lessons. The bottleneck within traditional education institutions is not user demand for online learning (distance learning is increasingly popular) but rather the production of online content. Traditional educators may be less comfortable using the range of technology, software and tools required to record, edit and publish online educational content; and likely do not have the time in any case.

Although education is increasingly delivered online, it is widely accepted that EdTech uptake has been slower than anticipated. Educators are time-poor and do not want to learn to use new "risky" tools which disrupt their workflow. Covid-19 has expedited EdTech uptake though, particularly within traditional educational settings such as schools and universities; the value is now being realised. CreatED will focus on the R&D of tools which assist educators to deliver traditional educational content, in a way educators are comfortable with, through a new medium.

CreatED is an integrated tool which enables educators and institutions to work effectively by producing a single set of resources which can be delivered either 1-2-1 live or remotely online without the need to install and learn any new software. This is particularly timely for schools who are soon planning to return to 1-2-1 teaching, but with an uncertain outlook for future lockdown state they need the ability to respond to new conditions and restrictions quickly without the high workloads (and paper waste) associated with creating home learning packs:

* Cloud-hosted: no software installs required (work devices often "locked" for security).
* Live collaborate: multiple presenters can collaborate on the interactive whiteboard & record lessons remotely.
* Use Existing Assets: proprietary processing services will interpret a range of formats (PowerPoint, Google Slides etc.) and create a series of "presentable" interactive whiteboards; educators can utilise existing content.

Device Support: unlike other tools, the recording suite and lessons are accessible on a wide range of devices (mobile,tablet,desktop).